"Volatility Forecasting and asset allocation in portfolio management"

My proposal area of study is Volatility Forecasting considering all the alternative
definitions of volatility. Each supports a different objective and all are equally
significant. Volatility is the conditional standard deviation of the asset returns and
suggests the random factor of the time series.
Risk is fundamental on financial decision making process. Thus volatility forecasting
area has attracted many researchers. Many famous financial models require
calculating the volatility. Illustrations are the Value-at Risk and Expected Shortfall
models, asset allocation in portfolio management using the Markowitz method and
asset and derivative pricing (Black-Scholes formula). However, volatility's utilization
spreads to other areas of social sciences as well.
The main characteristic of volatility (and covariance) is that is unobservable even expost.
Thus, producing accurate out-of-sample forecasts is vital.
The first part of the study will focus on model estimation and volatility forecasting.
The models are mainly classified into univariate and multivariate ones. Following
forecasting volatility, evaluation of those forecasts will be performed to test whether
the forecasts are adequate enough. The second part will focus on asset allocation
issues within a portfolio.